Data Harvesting

The project aims to develop technology that looks within publicly accessible social network related data for behavioural intent amongst prospective customers of automotive retailing companies.